Defining fungal surface motifs that trigger allergic airway inflammation

Our lungs are exposed to thousands of fungal spores everyday, particularly Aspergillus. In general, these spores are efficiently cleared by cells of the immune system without any sign of disease. However, in certain individuals the immune cells in the lung react to the inhaled spores triggering asthma and, in some cases, severe fungal allergic disease. We do not understand how, or why, immune cells react to Aspergillus in these individuals, and the number of these cases is rising. We aim to understand how specialised immune cells, called dendritic cells and macrophages, cause asthma when responding to Aspergillus. While we know the fungi possess components that can active immune cells, we do not know the precise Aspergillus motifs that are activating these cells causing asthma. We have define numerous factors that are present on the spore surface which activate allergic responses. Via use of genetically manipulated Aspergillus strains that these factors removed, we will identify the precise component that is being recognised by the dendritic cells and macrophages to cause inflammation that underpins asthma. This work has the exciting potential to identify new and better drug targets that will greatly improve our approaches to kill the fungus whilst preventing disease.